Wearable and implantable biosensors for monitoring liver health

Healthcare is moving towards mobile, digital, and personalised solutions. These aim to achieve good health through data driven interventions to prevent, treat, or regenerate damage caused by disease. Key to this approach is the detection of as many markers of health and disease as frequently as possible within a clinical, economic and privacy framework. For treatment, there is a growing interest in personalised monitoring of therapeutic drugs to optimally adjust the therapy and avoid adverse effects. While such analyses are done traditionally by laboratory-based diagnostics, more advanced solutions have been developed for decentralised testing through point of care diagnostics. The next step to take testing even closer to the patient is by making the diagnostic systems wearable or implantable. By this, testing can be done easier, more often and made digitally accessible for connected and mobile healthcare. Such development has been successfully demonstrated for blood glucose monitoring which constitutes a market of $16 billion worldwide including of wearable and implantable sensors as most rapidly growing market segment. The PhD project will build on the long-standing experience of the industrial partner Johnson Matthey on implantable medical devices and precious metal sensors as well as the track record in electrochemical biosensors and molecular diagnostics of the Bachmann Lab as academic partner at University of Edinburgh. This project will explore the development of electrochemical biosensors for biomarkers of liver health suitable for implantable and wearable biosensors. Testing for liver health markers has great importance for treatment monitoring, drug safety as well as clinical trials opening up unprecedented opportunities for home testing and home care. The PhD student will be based at the Bachmann Lab at Infection Medicine of the Edinburgh Medical School of University of Edinburgh, working closely with Professor James Dear at the Centre for Cardiovascular Science and benefit from close collaboration with Johnson Matthey and research visits of their R&D labs in Reading.